Understanding the function, localisation and molecular interactions of cardiovascular ion channels.

Context of research: The project will focus on the development of new approaches to study the localisation, structure, function and molecular interaction of ion channels using a selection of chemical labelling strategies, protein engineering and mass spectrometry. Transient Receptor Potential Canonical 4 and 5 (TRPC4 and TRPC5) channels are important players in biology that have emerged as potential new targets for the treatment of cardiovascular and metabolic disease, cancer and disorders of the central nervous system (incl. depression, anxiety and post-traumatic stress disorder). We will be using TRPC channels as the model system to develop new tools to study ion channel localisation. The research will be carried out within an interdisciplinary research group with access to state-of-the-art facilities within the Astbury Centre for Structural Molecular Biology and the Leeds Institute of Cardiovascular and Metabolic Medicine.
Aims and objectives: We will develop novel methods for the analysis of the molecular interactions of TRPC ion channels with small molecules and other proteins.

The objectives are:
1. Development of novel proximity labelling methods to identify new protein-protein interactions of specific TRPC1/4/5 channels and subunits.
2. Characterisation the cellular localisation and structural basis of newly identified protein-protein interactions of specific TRPC1/4/5 channels.
3. Structure-guided development of inhibitor-resistant TRPC5 variants to enable gold-standard drug target validation studies.

Potential applications and benefits: This work addresses pertinent questions about a family of proteins of major biological relevance that are targets of current clinical trials. New discoveries and technologies emerging from this project will support ongoing drug discovery projects by academic and industrial groups.

Research Areas: Chemical biology

Qualification to be attained: Ph.D degree in: Chemical biology